Nothing About Us Without Us: Co-producing inclusive data collections infrastructure with learning-disabled people

Our project is designed to help the UK research and innovation community to develop data collections infrastructure that is genuinely inclusive of learning-disabled people. Over the course of four linked work packages we will deliver three resources which are co-produced with learning-disabled people and those who support them:

An open-access library of evidence-informed data collection tools and strategies.
A set of principles for including learning-disabled people in research.
A set of research priorities identified by learning-disabled young adults and those who work with them.

Together these resources will constitute the beginnings of a novel infrastructure for data collection which can directly address barriers to conducting research with learning-disabled people. By designing mechanisms to support the widespread adoption of these resources we aim to ensure that the voices of learning-disabled people can be heard in research that affects them as a group, as well as the wider society in which they live.
According to our project partner Mencap, 2.16% of UK adults and 2.5% of children have a learning disability. This translates to c.1.5 million learning-disabled people in the UK, whose views should offer a significant and necessary perspective to researchers. Traditionally it has been too easy to dismiss those with learning disabilities as lacking the capacity to engage in research or to give informed consent to participate. In reality, it has been the research community which has lacked the capacity to engage with them. This applies both to the methods employed for data collection and the aims and priorities of the research itself.
In recent years, efforts have been made to address these two issues, such as Mencap’s use of an ‘easy read’ format for its own large-scale surveys. The first work package in our study will therefore be a systematic scoping review of evidence regarding existing accessible data collection methods. However, we know that there remains a substantial sub-group for whom even the most inclusive of current methods will remain inaccessible. The children and adults in this sub-group are characterised by being nonverbal or nonspeaking, minimally verbal and/or severely learning-disabled. Due to any combination of cognitive, language, behavioural or motor difficulties many of them are reliant on Augmentative and Alternative Communication (AAC) strategies such as the use of signing, symbols, or technology-driven communication tools. It is likely that these tools have huge potential to be adapted for use in research data collection.
Research involving learning-disabled individuals who do not communicate in traditional ways has tended to be carried out using quantitative measures and through parent or carer reporting. The second work package in our study features an ethnographic approach, through which we can observe learning-disabled young people’s communication preferences in context. This will allow us to identify ways of harnessing effective communication methods to create innovative and inclusive approaches to research data collection.
The results of our first two work packages will inform the third, which features two co-production workshops in which we will work with learning-disabled young people and those who support them to prepare and finalise the three deliverables listed above. Our final work package will then concentrate on their actual delivery in a way that is designed to facilitate and maximise their widespread adoption and impact on the research community, and lead to a sustainable contribution to the UK’s data collections infrastructure.